The Development of a Zero-Cement Concrete Material

Concrete, a composite material composed mainly of water, aggregate, and cement, is the second most consumed substance on earth, after water. It is indispensable for construction activity and tightly linked to the global economy. Yet cement has a significant, negative environmental impact, notably in CO2 emissions, water consumption and energy use. Producing concrete generates more CO2 than aviation and is the third largest, man-made contributor to global CO2 emissions. The construction industry urgently needs an innovative solution, to enable the continued use of concrete, a highly versatile building material, whilst also contributing to global sustainability targets.David Ball Group has created Cemfree, an innovative concrete binder which eliminates the need for cement. Our innovation enables us to activate latently hydraulic materials such as Ground Granulated Blast-furnace Slag (GGBS) such that no cement is needed. Our Cemfree concrete is fully compatible with existing infrastructure, meets industry’s engineering requirements, can increase site productivity and has a dramatically improved environmental impact.This project will unlock the potential of our eco-innovation by performing a techno-economic feasibility study focused on Cemfree’s commercial development.